University College London and ECD Architects Limited KTP 23_24 R6

To apply Artificial Intelligence and machine learning principles in a leading architectural practice heavily involved in housing retrofit projects to improve productivity within the practice and develop a new service that can improve the design process of housing projects.